Institutional Abuse: Reformatory Schools and the use of physical force

This is an historical criminological project which will explore the first government-run youth institutions in England; the reformatory schools. The criminal justice system (CJS) remains the only institution where the deliberate infliction of pain on children is sanctioned in the UK. Child protection advocates argue that the restraint techniques used causes unnecessary harm. Yet, they are justified under the pretence of controlling children within the secure estate. This research will explore the narratives of 'justification' from an historical perspective. This will be done by consulting regional reformatory records (institutional level), parliamentary reports (political level), and newspapers (public level). Since children have been imprisoned, they have been mistreated and abused. How was the use of physical force justified, criticised and/or ignored within these historical institutions and within the wider context of the political/public domain? This long historical lens will enable an understanding of the continued acceptance of the mistreatment of children within the secure estate today.

This project has a three legged output strategy, which are inter-related; academic, policy and public engagement. (1) I will contribute to the academic debate through this interdisciplinary project through academic peer review journal articles and conference papers in the field of both child abuse studies and criminology to ensure I both learn from and add to these different, but related, fields of study. Similarly, I will hold a symposium at the close of the project to bring together interdisciplinary speakers working in or studying different institutionalised settings across the globe (not limited to the Criminal Justice System). This will enable the project to have wider impact. (2) The findings from the project will enable me to feed into the policy debate for future policy reform. I will write a Policy Briefing Document for History and Policy for dissemination amongst relevant All-Party Parliamentary Groups and a shorter Fact Sheet version for wider distribution. (3) Often change is enabled due to public interest and awareness of the issues. As such, this project will also engage with the public to raise awareness and support for the issues at hand through an inclusive Blog/Podcast Series, public-facing talks hosted by already established networks with a ready audience built in, and lastly through a written piece in the public-facing media outlet The Conversation.

In this way, this project will work towards an increased knowledge and understanding of the issue of mistreatment of juveniles in institutions over time. I will add to the interdisciplinary field of institutional studies, feed into policy reform debates for change in youth justice, and inform and engage with the public on issues of harm in historical settings involving oft overlooked offending children.